Improving Bayesian methods for estimating divergence times integrating genomic and trait data

Technical abstract
Molecular clock dating methods have been improved recently to accommodate the violation of the clock by the use of relaxed-clock models and to incorporate uncertainties in fossil calibrations through the use of soft bounds. Yet, representation of errors and uncertainties in the fossil record in a molecular dating analysis remains a challenging task. In this project, we will implement models of trait evolution to conduct Bayesian MCMC analysis of morphological traits in fossil and extent species. The resulting posterior for divergence times will be used as calibration densities for molecular clock dating. The new models and methods will be implemented in the MCMCtree program in the paml package, and will be applied to large datasets to date divergence events in the metazoan, the hominoid and primates, and the flowering plants. We will also analyse skull measurements of fossil and modern species within the hominoids, to generate posterior estimates of the hominoid divergence times, which will be used in a multispecies coalescent analysis of the hominoid genomic sequence data, to generate estimates of human-chimpanzee divergence time and of the mutation rate. Our mutation rate estimates will be vitally important to testing hypotheses concerning the origin and migration patterns of modern humans. We will use the same trait-evolution models to analyse viral phenotype (such as influenza virus epitopes) and its correlation with the evolutionary rate of the bird flu protein hemagglutinin.

Potential impact
We will implement the methods and algorithms to be developed in this project in the MCMCTREE program in the PAML software package, and distribute it at its web site, free of charge to academics. We will also develop a project-specific website including YouTube-hosted video manuals for the software.

We will attend local and international meetings to present our research results. Methodological advances will be disseminated in this way, as well as through teaching in the world-leading MSc Palaeobiology at Bristol, and the advanced workshop on Computational Molecular Evolution (funded by the Wellcome Trust and the EMBO) that is organized and co-instructed by Yang.